Gypsies and Travellers and the Harms of the Planning System

This project aims to change how we view the "Traveller problem" by using a combination of counter-mapping, oral history, and housing justice